Plasma Removal of Methane from Natural Gas Dual-Fuel Engines (PROMENADE)

The PROMENADE (Plasma Removal of Methane from Natural Gas Dual-Fuel Engines) project will demonstrate

the use of non-thermal plasma, advanced combustion and control techniques and Additive Manufacturing to

allow dual-fuel (Diesel-Natural Gas) to meet Euro Stage VI emissions standard while delivering considerable fuel

economy benefits over conventional diesel engines. Johnson Matthey, G-volution Ltd and HiETA Technolgies

along with the University of Manchester and Queen's University Belfast, working with MAN Truck and Bus

AGwill provide a full scale engine bench demonstration of these combined technologies.